University of Bath and Oil & Gas Measurement Limited

To develop and optimise a digital Electromagnetic water cut and salinity meter using accelerated computational and electronic hardware based on modern Graphical Processing Unit and/or Field Programmable Gate Arrays.